DIGITAL PAYMENTS IN INTRA-AFRICA TRADE: STRIKING A BALANCE BETWEEN FINANCIAL INCLUSION AND CONSUMER PROTECTION

DIGITAL PAYMENTS IN INTRA-AFRICA TRADE: STRIKING A BALANCE BETWEEN FINANCIAL INCLUSION AND CONSUMER PROTECTION